Seal Spy Solutions

Grey seals are protected by the Bern Convention 1979, Conservation of Habitats and Species Regulations 2017, Conservation of Seals Act (1970) and protected from disturbance in section 28P(6A) of the WCA when a SSSI monitored feature. The UK marine area faces unprecedented competition for multiple uses including offshore marine energy developments, fishing/aquaculture and seabed mining, increasing environmental pressures for seals and cetaceans . As an internationally renowned, evidence based, conservation NGO Cornwall Seal Group Research Trust (CSGRT) have 25 years of research on grey seals, a globally rare N Atlantic species. The UK is home to 35% of the entire world's population. The Celtic Sea provides a key opportunity to tackle the UK's energy crisis with the planned advent of Floating Offshore Wind (4.5GW by 2035 + \>12GW by 2040) which could create significant new infrastructure and activities that will impact vital marine ecosystems.

In 2024 CSGRT, teamed up with Celtic Sea Power (CSP) and the University of Falmouth to tackle two key questions;

1.Do seals vocalise underwater?

2.How can seal presence, distribution and behaviour be monitored effectively and sensitively?

Current standard methods for monitoring seals include invasive satellite tagging which cause discomfort and affect seal energetics and inevitably produce skewed results due to limited sample size that can be practically and humanely tagged and the short operational duration.

Here begins the journey of the new audio visual Seal Spy Solution!

We have successfully collected over 300hrs of underwater visual data and over 500hrs of subsea acoustic data from the Seal Spy prototype and are training a new machine learning algorithm to generate a neural network for automatically classifying seal vocalisations, supporting a better understanding of seal activity for more sustainable future development decisions. Adopting passive acoustic and visual monitoring techniques for marine mammals will change the way future development decisions are made through a more evidence focused approach, minimising assumptions with existing techniques.

No solution of this type exists for researching seals and we plan to create a new innovative product line and related analytical services to feed directly into emerging markets in the SW that can be applied internationally with the integration of additional seal species.

The Seal Spy prototype currently has identified limitations that could prohibit its growth and application. We are applying to IUK to research, test and remedy key remote, integral communication and operational functions to enable more efficient application and increase market access.